The University of Sheffield and Bergmann Direct Limited

To develop a health monitoring system for the waste compactor product range to enable remote performance checks and provision of a rapid maintenance service.